Journivation: Viking Grim and Glory

The Vikings have invaded! Smugglers are on the run! and the Miners are digging down the pit

Journivation is the ground-breaking immersive and VR experience created for locations, towns and cities across the UK to celebrate their unique identity.

From the creator of National Festival and National Outdoor award winning live events, this brand new digital attraction aims to boost footfall and tourism in town centres and venues.

Characters from history, literature, music, art and events, bespoke to each location, will be brought to life in a dramatic and exciting experience for audiences of all ages.

Launching with Viking Grim and Glory, visitors will be able to sail longships across stormy seas, take part in weapons training, create their own viking characters and explore their hometown as it was in the era of the vikings.

Journivation is designed for indoor venues, schools and festivals and includes unique elements sold direct to consumer.